The University of Reading And Promar International Limited

To develop research and consultancy techniques that can be used to improve the productivity and effectiveness of a commercial rural and food based consultancy business.